Energy Sportswear

The feasibility study will consider key business model issues in a sportswear start-up whose garments will be based on a novel ‘living’ fabric product range. Its unique helical-auxetic(H-A) graduated compression garments aim to revolutionize the rapidly-growing $8.5 billion sportswear industry by being able to dynamically respond to body movement. As athletes’ muscles expand so does the novel H-A fabric, storing energy for re-supply, thereby boosting sports performance. The company’s garments require a novel manufacturing approach involving spiral wrapping. Spiral wrapping is extensible to include fibre optic elements allowing sensory clothing with performance monitoring and is applicable to healthcare and other markets. This should help transform Britain’s textile industry with leading edge smart material technology and create a significant national sportswear presence matching UK international sporting prowess.